Applying reinforcement learning to optimise an innovative polling platform

Opinion polling is an integral part of the £4.6BN UK market research industry ($45BN globally).

However, existing polling techniques are becoming less reliable. An investigation by the National Polling Council in the wake of the 2015 General Election concluded that errors were down to 'unrepresentative samples'. We believe that this decline in accuracy is down to the business models of the incumbent polling companies and their inability to cope with societal change. Their practice of financially incentivising panelists to participate compromises their results in two ways. Firstly it introduces bias and secondly it is financially unviable for them to survey more than around 1000 people at a time.

Poli is looking to tap into the reach and scale of social messaging platforms, to build a polling product that relies on digital engagement to motivate panelists rather than material compensation. With a zero marginal cost to deliver polls we can scale our panel to a size that competitors cannot.

We have already built a system that uses the Facebook Messenger platform for poll delivery.

In this project we want to test the feasibility of using reinforcement learning to maximise user engagement and poll accuracy.

If successful we have the potential to radically change established business models in the field of market research.